Bournemouth University and Active Research Limited

To develop an AI driven system which will be the foundation for a customer focused app, which will enable cross-selling, up-selling and proactive customer support.